Cardiff Metropolitan University and Ozone Industries Limited KTP 22_23 R2

To confirm antibacterial efficacy of ozone as a solution for surface decontamination and to obtain regulatory approval for use as a Biocidal Product.